Very high power, ultrashort-pulse laser micromachining

Multiphoton Microscopy is a key imaging technique in the biological sciences, enabling high resolution imaging at depths unobtainable via alternative imaging techniques. Currently, the lasers used as excitation sources are complex and therefore somewhat costly, therefore there is a requirement to identify alternate excitation sources. This project will investigate the applicability of innovative laser sources to Multiphoton Microscopy and explore ways of tailoring such sources to enable optimal imaging performance, bringing this unique imaging modality to a wider market.